Novel Compliant Linear Bearing

As a spin out of technology developed for structures destined for a life in space, Oxford Space Systems has developed an innovative, jam-resistant slider that can significantly reduce jamming in 'self-synchronized' stowable consumer items such as push-chairs, baby cots, ironing boards, clothes lines, gazebos etc - any product where an element is required to slide along another.

The combination of surprisingly low friction, low cost and a simple design means the Oxford Space Systems slider should prove attractive to manufacturers and end customers alike. The slider is anticipated to be easy to incorporate in existing designs as a low cost replacement of exiting sliding parts.

A more advanced version for industrial applications would enable the degree of distortion / compliance to be measured via low cost & commercial available internal sense elements.